Pressure Swing Adsorption (PSA) and its application as a carbon capture technology

Industrial decarbonisation is essential in the fight against climate change. 'Green' technologies which emit no CO2 are still in development and are unlikely to be commercially mature before 2050. This means transition technologies are needed to minimise carbon emissions whilst 'green' technologies reach commercial maturation. This is where carbon capture shows its potential as it will allow for industrial processes to continue while beginning to decarbonise.

PSA is a very promising technology for carbon capture. The current industrial standard for carbon capture is to use amine absorption to scrub flue gases before they are emitted to the atmosphere. The drawback to amine absorption is that it requires a large amount of energy to regenerate the solvent in use. As grid electricity has a high carbon intensity, the energy usage of any carbon capture technology should be minimised. PSA is promising as it has a lower energy usage when compared to traditional amine absorption and has been applied to the Port Arthur SMR plant in Texas, meaning there is industrial experience validating PSA as a carbon capture technology.

My research aim will to design a PSA system with an emphasis on reducing the overall energy consumption of the system. Once the theoretical design is complete, numerical and software-based simulation of the PSA system followed by lab-based experiments to validate the chosen design of the PSA system will be conducted to assess and improve on the design. During the design process several variables will be assessed including the cycle design, the bed dimensions and the possible sorbents which can be used. A range of operating conditions will also be assessed as each industry which carbon needs to be captured from will have different ambient conditions and CO2 concentrations. Once the design has been finalised, a techno-economic assessment will be conducted to assess the feasibility of the CO2 capture process against other CCS technologies via a techno-economic assessment.

A special focus will be given to the application of PSA to capture the carbon emissions produced via industrial shipping. This is a key industry in the current globalised economy as it allows for raw materials to be processed into finished goods before these goods are sold on the global market. The large distances travelled make electrification a poor choice for this industry and carbon free alternative fuels are still many years from commercial maturation. This makes it a promising industry in which carbon capture can be applied and PSA would be a promising candidate technology. There are also other technologies in development such as the use of methanol fuel. Methanol emits CO2 however it requires CO2 as a reagent for production. This presents an exciting opportunity as the CO2 emitted could be captured, stored and used as a reagent for the further production of methanol once the ships return to shore in what would be a self-sustaining loop.